eXperium

eXperium is an immersive virtual world that brings the power of technology from the world of games to

aggregate, present and exercise data about complex infrastructure in an interactive, immersive and

collaborative manner. The study will investigate through a proof of concept how this approach can be applied

to support the nuclear decommissioning process at Sellafield, making it more efficient and safer. Sites like

Sellafield tend to use a wide variety of independent design and modelling tools to process and present data.

eXperium will provide a collaborative and time based view of the infrastructure and data in a virtual world by;

importing infrastructure descriptions in the form of CAD/BIM, Photogrammetry, laserscan, video and live feeds;

accessing live data about assets from databases; creating time based scenarios that can help plan changes to

the infrastructure in 4D; presenting infrastructure, data and scenarios using virtual/augmented/mixed reality

using VR headsets, Rift and Vive, Google Tango and Hololens. This will be trialled as a PoC with Sellafield. CL

sees opportunities for this product across the nuclear, energy and wider infrastructure industries.